Novel phosphorescent Materials for Light-emitting device applications.

Phosphorescent transition metal complexes have been intensively investigated for their use in light-emitting devices and electronic display technologies stemming from their ability to harvest both singlet and triplet excitons thus enabling up to 100 % internal efficiency. One area that has received scant attention, one focus of this project, is the use of triazolide complexes which offer new avenues in the tuning of emissive materials with potential application in light-emitting devices. A further area where development is needed is single-component white-light emitting materials for artificial lighting which we will address through targeting hetero-dimetallic white-light dual-emissive complexes.

Whilst copper(I)-catalysed alkyne/azide cycloaddition (CuAAC) forming 1,4-disubstituted-1,2,3-triazole has now been widely investigated as ligands for metal complexes in photophysics much less explored is the ruthenium(II)-catalysed RuAAC version that regioselectively results in 1,5-disubsitution. When RuAAC is applied to the synthesis of the triazole-containing ligands with coupling to a chelating ligand motif such as 2,2'-bipyridyl rather than N^N^N coordination, N^N^C- cyclometalation of the triazole to form an anionic triazolide occurs resulting in a high energy highest-occupied molecular orbital (HOMO). Interestingly, the complexes can undergo reversible protonation of the triazole ring N(3) atom or irreversible alkylation at the same position to form dramatically blue-shifts the emission through conversion of the triazolide donor to strongly donating N-heterocyclic carbene moiety. An important part of this project will therefore be the investigation of these novel photophysical tuning approaches.

We will also explore the potential of heterobimetallic complexes for white-light emission of relevance to artificial lighting applications. We have previously shown that a Ir(III)/Ru(II) based bimetallic complex with a bis(pyridyltriazolyl)xylene bridging ligand undergoes dual emission from both metal centres but with partial energy transfer from Ir(III) to Ru(II) resulting in off-white-light emission. We will optimise white-light emission for artificial lighting applications by achieving bluer emission from the Ir-based chromophore whilst also optimizing the intramolecular energy transfer and relative emission intensities of the two components. For the former we will initially adopt the common fluorination strategy to blue shift emission whilst for the latter we will vary the spacer in order to modulate the rate of Ir to Ru energy transfer. This will provide us with structure/property relationships that will enable us to achieve true white-light emission properties.